MarineSABRES - Marine Systems Approaches for Biodiversity Resilience and Ecosystem Sustainablity

Marine Biodiversity loss is continuing to decline despite current conservation efforts. Reversing the decline in biodiversity requires rapid roll out of effective conservation measures that can also enable a sustainable and resilient blue economy. Social-ecological systems thinking, and Ecosystem-Based Management are globally recognized tools to enable balanced marine development and conservation. Marine SABRES will co-design as Simple Social Ecological Systems approach (the Simple SES) to rapidly enable and upscale EBM across Europe and abroad. Marine SABRES will set European marine management on a course to reverse biodiversity decline, it will conserve and protect biodiversity by integrating sustainable ecosystems and a resilient blue economy; enable managers to make sustainable decisions; empower citizens to engage with marine biodiversity conservation; promote sustainable development and in coastal and marine sectors. Marine SABRES is comprised of an interdisciplinary consortium including world leaders in the field of EBM and Social Ecological System distributed across Europe and focusing demonstration of practical management efforts in three Demonstration Areas (Tuscan Archipelago, the Arctic North-East Atlantic and Macaronesia) before upscaling throughout Europe and beyond.